Innovative Tantalum Coatings Technology, (InTaCT)

The application of Tantalum coatings is a solution to coating performance across numerous industries and high

value markets. For example; in the chemical industry corrosion is a limiting factor with broad implications such

as safety, costs and material usage. The project includes Dow Corning as the IEU in need of a solution to

corrosion in chlorine based chemical plants; Cranfield University as an academic partner with expertise in

corrosion testing and Archer Technicoat Ltd. as the coating developer based on over 30 years' experience in

vapour deposited coating solutions. The project aims to develop an integrated approach to coating and

component design for manufacture via an optimised deposition processes. The chemical vapour deposition

process to be used is scale-up of a lab-scale process developed by ATL towards commercial geometries to be

validated through application specific testing and analysis using innovative characterisation tools. The project

will generate products with enhanced performance through a process that can enable coating of geometries

and internal surfaces other methods cannot, offering savings in both cost and usage of a limited resource.